Birmingham City University and Spectrum Telecommunications Limited

To research, design and implement high-level Software-Defined Network and Wide Area Network applications for SMEs to enable Spectrum Telecom to centralise management, improve configuration and security of remote network devices that will disrupt large network deployments.